Collective dynamics: the interplay between network geometry and dynamics

We will study network geometry through curvature notions adapted from differential geometry, with the aim of gaining insight on network-driven dynamical processes. We will specifically study the dynamics of collective systems (e.g. consensus/synchronisation problems on networks) by including time delays and stochastic effects in interactions, and we will work on bridging the gaps between the dynamics (convergence conditions, rate of convergence) and geometry.